Massive Space Division Multiplexing for Optical Fibre Communication Systems

Project Description:
The aim of the programme is to transform optical communications to go beyond current single-mode technology limits with sustainable energy-consumption per bit - arguably the greatest challenge in the field. The vision is to introduce ground-breaking spatial modulation in novel transceivers capable of interfacing advanced multi-mode/core fibres with hundreds of spatial pathways and enabling scalability of all data pathways to reduce the cost and energy-consumption per bit. These new transceivers will be capable of exploiting the multidimensional channel properties in the linear and nonlinear regimes through new spatial modulation formats and coding guided by new information theory and nonlinear science methods.

EPSRC research areas relevant to the project:
ICT networks and distributed systems
Optical communications
Optical devices and subsystems
Digital signal processing